Allergy Learning: Early Review/Testing & Efficient Diagnosis (ALERTED)

Feasibility study into innovative technology and related processes for allergy diagnostics, leading to earlier diagnosis, incorporating the design of systems for early identification and targeted testing of 'at risk' groups, and supporting implementation of effective allergy prevention strategies.